Deep learning for dark matter and dark sirens

In this project we will apply machine learning and data science techniques, such as data compression via geometric deep learning and inference via neural density estimation, to constrain cosmology through the cosmic dark matter distribution traced by large galaxy surveys and gravitational wave sources.